Commercialisation of fuel-flexible linear generators

H2CHP is a spinout company from Durham University developing a linear generator applicable to distributed power. The generator is fuel-flexible, providing important optionality for electricity generation. Other benefits include reduced emissions, lower capital cost and maintenance requirements. The innovative technology is a critical component of the energy system, required to enable the transition from fossil fuels to clean fuels. With applications in front and behind the meter, H2CHP's generator will unlock the possibility of seasonal grid storage from clean fuels.